Education, public employment and social mobility in postcolonial Africa

How governments distribute public resources is of political concern in every nation, but tends to be particularly contentious in poor and politically fragmented societies. Whether on an ethnic, regional or class basis, many presume that politicians will spend public funds to the benefit of their own communities or constituencies, be it on government jobs, schooling or other services.

In the Africanist literature especially, many scholars have linked poor public resource distribution to the continents disappointing postcolonial economic performance. It is often argued that because African countries lacked strong African-owned private firms at independence, the state rather than market became the main arbitrator of social mobility and political interests rather than skills determined which individuals or groups would benefit. Consequently, governments wasted money on the wrong type of services, hired people poorly suited to their job responsibilities, and inflamed ethnic and regional conflicts over access to resources. These problems are often associated with ethnic heterogeneity. Once in power, leaders use state patronage to reward allies and supporters from their own ethnic communities, at the expense of the loosing groups.

However, the theoretical literature on resource distribution remains larger than the empirical literature that carefully tests such theories. To address this evidence gap, my research looks at one specific type of public sector redistribution in a particular sub-region: salaries paid to public sector employees in Kenya, Tanzania and Uganda. Roughly a third of government expenditure reaches private African households in the form of salaries. What type of people hold these attractive public sector jobs and how have working conditions for these public sector employees changed over time?

It found that access to public sector jobs in the three focus countries has been more merit-based than often presumed, and that job opportunities are relatively equitably spread across regions and ethnic groups. These governments did not employ armies of poorly skilled workers who owed their position to the patronage of a politician or other leader, as most public employees are teachers or other trained service providers. The salaries of these employees declined after independence and are today at levels that are broadly commensurate with the private sector, once we consider their higher than average levels of education.

My main aim for this fellowship is to disseminate these research findings to audiences in academia and beyond, by publishing in academic journals and writing blogs and articles aimed at a wider audience. A main priority will be to share findings with scholars, policymakers and policy organisations in East Africa, where these debates are particularly salient.

As an extension to this work on public employment, related research studies policies on educational access and how they influenced the diffusion of education. Given the strong link between secondary and tertiary education and the opportunity to access public sector jobs, governments had some power to shape employment opportunities through policies that re-balanced educational access. Education thus also served as one of the main means by which governments could reduce, or amplify, group disaffection. My research looks at the distribution of educational opportunity over time to deduce whether educational inequalities have rising or declining, and why.

A secondary aim for this fellowship is to develop this newer research agenda, by bringing several papers currently under draft to a publication stage and networking with other scholars or practitioners working on related topics.